Understanding the changing fortunes of Britain's rarest breeding birds using 50 years of ecological data

In a period of rapid environmental change, impacting both natural habitats and climate, it is imperative to monitor key species, both to better understand their ecology and to direct conservation actions. In the face of recent climate change, we are witnessing substantial changes, both increases and declines, in populations. Few datasets exist that monitor species consistently across the recent decades and back before factors such as climate change were substantially impacting species. One such high-quality dataset is that of the UK Rare Breeding Bird Panel (RBBP). RBBP collects data on the rarest (<2000 breeding pairs) bird species across the UK, including many species that are very rare or only occasional breeders. In this, the 50th year of the RBBP, we propose to comprehensively explore this long-term dataset for the first time to better understand the ecology and conservation of these species, many of which are of high priority for conservation.

We propose to address several key topics in this project including:

(1) To produce robust population trends for rare breeding birds in the UK (comprising 180 naturally occurring species recorded over the 50-year period), accounting for variability in recording efforts across space and time, and investigate the impact of dataset quality and completeness on the ability to generate trends;
(2) To explore the role of habitat change, land management, protected areas and conservation policy in driving population trends;
(3) To evaluate the additional role that climate change might play in the changing fortunes of rare breeding birds;
(4) To explore the extent to which data on rare birds, both breeding and migrants, recorded in the UK could provide a proxy measure for population trends of such species elsewhere across their range;
(5) To explore the economic and cultural value of rare breeding and vagrant birds.

A key advantage of this dataset is that it captures long-term trends for different groups of species namely: (i) those species at the edge, forefront and the tail-end, of their distributions (including species colonising and going extinct in the UK as breeding species driven by climate change); and (ii) very low-density breeding species. Many climate change impact studies investigate timing and abundance of relatively common species, but it is those species at the edge (of their distributions) and of small population sizes that are likely to be the most sensitive to climate and for which robust data are lacking. This will be the first comprehensive analysis of a largely untapped dataset, providing many novel insights into the impacts of, for example, land use and climate change. It will also be the first attempt to use citizen science bird data for remote monitoring of species.

Training & Skills
The student will receive training in numerous key analytical techniques required for a career in academia, conservation biology, or ecology, many of which are transferable to many other careers. Ecological approaches they will learn include: field census techniques for both birds and habitats, numerous ecological analytical and modelling techniques, and economic valuation approaches. They will join the Conservation Ecology Group at Durham (www.conservationecology.org), a dynamic team encompassing many aspects of species conservation, and including a large cohort of postgraduate students. They will learn both general-postgraduate and project-focused skills through training courses, as required.